Sentences, referents, and the metaphysics of propositions

My research concerns the referents of sentences: propositions. I aim to solve two persistent problems for theories of propositions: the problem of unity and the problem of falsity. By analysing deficiencies in contemporary theories, and reassessing traditional theories' resources for solving these problems in the light of recent developments in the philosophy of language and metaphysics, I intend to provide a new account of the metaphysical nature of propositions.